University of Hertfordshire and R G H Rubber and Plastics Limited

To embed a Materials Analysis and Test capability for product performance, validation and development in the field of adhesive bonding solutions to multiple substrates.